Optical Detectors for Fibre to Home (FTTH) Connectivity(ODFit)

Integrated Compound Semiconductors (ICS) is a Manchester based SME specialising in the
development of advanced component solutions for microwave and optical equipment markets.
The company combines skills in opto-electronic materials and high speed RF circuit design,
and has IP related to the monolithic integration of optoelectronic and RF components on a
single semiconductor chip solution.
The demand for high speed, high quality, broadband access to the home and office via fibre
optic networks is driving market demand for high transmission rate optical components. ICS
sees a huge opportunity in providing optical detectors for the next generation networks which
require 10Gb/s performance at commodity pricing.
This market study will investigate the cost versus performance trade-offs in the design and
manufacturing of such components, with a particular focus on a mid term opportunity for
components which enable the backhaul interface transceivers between 4G mobile and the
local fibre optic network. The study will examine both technical requirements for emerging
products and commercial considerations such as component pricing, barriers to entry and
market introduction strategies.